India 75 Events

2022 marks the conclusion of the AHRC-funded pilot project Two Centuries of Indian Print (2CIP) and the 75th anniversary of Indian independence, as well as other important national events across South Asia.

We propose to showcase 2CIP's cataloguing, digitisation and research outputs and celebrate India's print, film and literary history with a dedicated events programme that aims to maximise the impact of such programmes and demonstrate their role in documenting collections and making them available, as well as engaging with new users and diversifying British Library audiences.

2CIP was largely focused on East India and East Indian languages such as Bengali, Assamese and Sylheti. As a result, 2CIP events, such as the October 2021 Bangladesh 50 at the British Library, were often oriented towards British Bangladeshi visitors. Through arranging events aimed at multiple British South Asian communities, the proposed India 75 Events project will be able to sustain existing relationships with the British Bangladeshi community as well as form new connections with other British Asian communities. Therefore, this project's programme of events will have a wide appeal to both general and academic audiences, as well as multiple British South Asian communities through celebrating the region's diversity of languages and cultures.

Proposed events include Community Show and Tells, Workshops, Seminars and Film Screenings for interested audiences in the UK and India. These events would also contribute to laying the foundation for wider plans being developed that seek to broaden the regional and linguistic focus of future South Asian collections conservation, digitisation and research projects.

The impact of this programme of events will benefit British Asian community groups and non-academic audiences who will become more familiar with the Library's South Asia holdings and feel more confident accessing the collection items for their own interest and research, for example, research into their particular cultural and regional heritage. The Library in turn will foster stronger relationships by proactively engaging with South Asian communities both in London and beyond.